Architecture as Agency: Building Democracy & Decolonisation

Architecture is not a neutral process and the built environment is not an impartial act of the anthropocene world - architecture is heavily encoded with politics and social objectives and in turn acts as their agent. Architecture can actively exclude or include, dominate or empower a population. Just as colonial powers used architecture to enforce their power, so architectural practice needs to deliver a built environment that empowers self-determination and promotes decolonisation. Drawing on my professional work in 15 different countries, each with their own pasts as coloniser or colonised, this proposal will research the role of architecture as an active agent of decolonisation and democratic reform. By taking Myanmar (Burma) as its initial locus, this research will focus on a country currently undergoing rapid political and social change and even more rapid physical urban change.

The Problem

There is a gap in understanding of the role of architecture as an active agent of reform. Architecture is regarded as a passive product of social conditions rather than as an active proponent of change. If architecture is to become an agent of change, the practice of architecture needs to be reformed.

There is a recurrent pattern of democracies failing in former British colonies. Too many countries follow a pattern of recurrent democratic failure in which dysfunctional infant governments fail to deliver. This PhD will help grow the body of knowledge of how a newly democratised country can embed democracy in the built environment and how architecture can be an agent of a decolonising and democratising practice.

Outputs

Outputs of the PhD will have both academic and practical benefit, including practical tools for improving architectural and political practice.

Evidenced Guidance for Policy Makers on how to lead the change through the agent of architecture, procurement and physical interventions. Graphic codification of the differences between the architecture of oppression and the architecture of democracy and peacebuilding. A graphic-led output would be more relevant and readily useable for the profession and for communicating across cultural boundaries. These outputs will become a Manual of Architecture as Agency, and a handbook for political and architectural practice that aims to grow the democratic space in a rapidly changing environment.

There is significant research on decolonisation in the fields of political geography and peace studies, and emerging work on the spatial dimension of peacebuilding. However there remains a gap in knowledge of how an active process of designing and constructing buildings can be and agent of democracy and peaceful decolonisation.

There is vast research into architecture that responds to a political and social demand for change, most obviously encoded in the practice of delivering "social housing". However, there remains a gap in knowledge of how architecture and the built environment in which most people live can act as the generator for social change. Specifically, there is a gap in understanding how architecture can be a propositional agent of generating democracy itself.